Automation of gearbox monitoring data

JR Dynamics
Unit 4 Arcot Court
Nelson Road
Nelson Industrial Estate
Cramlington
Northumberland
NE23 1BB

Contact: : Prof Jarek Rosinski - Managing Director
0191 580 0058
[email]
www.jrdltd.co.uk